ABLY Realtime Data-Stream-Exchange (DSX): incorporating cutting-edge, elastic, globally distributed, replicated Message-Storage-Processing-Layer

"Ably's ambition is to be a global leader in the ''data-in-motion'' revolution, providing a cloud platform to enable high-value realtime data exchange between global businesses. Ably are an established global player commercialising a number of industry firsts. As such they have a deep understanding of the problems organisations face in the realtime space.

As the creation and consumption of realtime data continues to grow exponentially (RT Insights, 2018), the engineering and investment required to share this data becomes more complex, preventing widespread participation in the data economy. At global scale, this is placing unprecedented demands on infrastructure and conventional integration technologies.

Ably are seeking Innovate UK funding for a cutting-edge element of their newly launched Data-Stream-Exchange (DSX) platform, being-an elastic, globally distributed Message-Storage-Processing-Layer. This is a technical enabler within the DSX platform, which will enable global liberation of realtime data so producers and developers can distribute it to _any_ number of consumers, without needing to invest in infrastructure regardless of scale. This will reduce unfair advantage, currently in favour of tech giants who can engineer streaming data-distribution solutions in-house, enabling more developers to monetise and share datasets as well as create new value-chains within the realtime data exchange ecosystem."